Genomics, functional consequences, and potential therapeutic vulnerabilities of chromosome 13 deletion in multiple myeloma

Multiple myeloma is the second most common form of blood cancer and is a cancer of plasma cells, a type of white blood cell, which normally help to fight infections through the production of antibodies. Patients with multiple myeloma develop complications including low blood counts (anaemia), kidney damage, and bone damage including fractures which can cause significant symptoms. Multiple myeloma progresses from asymptomatic precursor conditions, but most patients are diagnosed at the active, symptomatic stage. There are treatments for multiple myeloma, but it remains almost always incurable, and most patients will die because of their myeloma.

In multiple myeloma there are changes in the genes of the cancerous cells which can give rise to different behaviours and outcomes with treatment. These genetic changes can include gains or losses of whole or parts of chromosomes (copy number abnormalities), movement of genes between chromosomes (translocations), and changes in the sequence of genes (mutations). We know that some of these genetic changes are linked with worse outcomes despite treatment (termed high-risk genetics).

Chromosome 13 is often lost in multiple myeloma and is one of the most common genetic changes, seen in about half of patients at diagnosis. The presence of chromosome 13 loss is associated with progression from the asymptomatic precursor conditions into symptomatic disease. Whether chromosome 13 loss itself is linked with worse outcomes in multiple myeloma is not entirely clear but it is seen more commonly with other high-risk genetic features and due to this, overall patients who have this abnormality have inferior outcomes despite current treatments. However, the impact of these changes on the myeloma cells remains largely unknown and we need a better understanding as it could make an ideal candidate for targeted treatments.

This project has two linked aims:
1. To characterise the effect of chromosome 13 loss in myeloma genetically
I will perform gene sequencing in samples from patients with newly diagnosed multiple myeloma enrolled into a clinical trial, including those with and without loss of chromosome 13 to assess the impact of this abnormality on other chromosomes and genes as well as on RNA (the intermediate step between DNA and proteins within the cell). With this information, I aim to improve understanding of:

1.What happens to other genes and why this might happen
2.Why some genetic events are seen more commonly with one another
3.How chromosome 13 loss may impact on proteins (which are the drivers of behaviour) in myeloma cells

2. To characterise the effect of chromosome 13 loss in myeloma functionally
In myeloma cells which grow in the laboratory (myeloma cell lines), which have the normal two copies of the chromosome, I will use a recently described gene editing technique to create cells which have lost one of these copies mimicking what we see in some patient samples with myeloma. This will enable these cells to be grown and compared with those cells with the normal two copies in functional experiments. The advantage of this approach is that this will be the only significant difference between these cells and therefore the specific effects of this abnormality can be studied. These functional studies will aim to understand the impact on:

1.How these cells grow
2.How these cells respond to current myeloma treatments
3.How this change specifically impacts proteins in myeloma cells
4.Whether any of these changes can be targeted with new treatments

The overall aim therefore is to improve the outcomes of patients with multiple myeloma who have loss of chromosome 13 through improving understanding of this genetic event on their cancer and how we may be able to treat this in a targeted manner.

Technical abstract
Multiple myeloma is the second most common haematological malignancy and remains almost universally incurable. Genetically, myeloma can be divided into subtypes based on the presence of structural variants and copy number alterations including hyperdiploid cases or those characterised by translocations involving the immunoglobulin loci. Across all groups, additional recurrent segmental or focal copy number aberrations are seen. Chromosome 13 deletion is the most common segmental copy number abnormality seen in 40-50% of newly diagnosed patients. However, the consequences of chromosome 13 deletion in myeloma are poorly understood. The high frequency of whole-arm loss has limited our ability to define relevant associated genes although several candidates exist.

We urgently need a better understanding of the consequences of chromosome 13 deletion as its frequency, association with disease progression, and co-occurrence with high-risk features make it an ideal candidate for potential targeted therapy.

In this project, I will comprehensively profile the landscape of genomic alterations impacting chromosome 13 and their genomic and functional consequence on the tumour cells to elucidate potential mechanisms that may be targeted therapeutically.

I will achieve this through:
1.Characterisation of the genomic, epigenomic and transcriptional changes associated with deletion 13 through performing long-read DNA and RNA sequencing of primary samples from a clinical trial in newly diagnosed myeloma and validating the results in large, publicly available datasets.

2.Modelling chromosome 13 deletion in human myeloma cell lines by:
A) Inducing chromosome 13 loss using a recently described CRISPR/Cas9 method to produce specific chromosome aneuploidy, and
B) Assessing the functional impact in cells with and without deletion 13 with respect to proliferation, gene expression and treatment responses, as well as a comparison between deletion 13 and individual gene knockout